Contested Feminisms in Soviet, Post-Soviet and Contemporary Russian Translations of Emily Dickinson and Sylvia Plath, 1976-2010

My project examines how women's poetry written in one language and cultural context can travel,
via translation, across linguistic, cultural and social boundaries, and speak to audiences in another. I
explore this question through the case study of the poems of Emily Dickinson (1830-1886) and
Sylvia Plath (1932-1963), two American poets who were translated into Russian in the Soviet and
post-Soviet contexts. Following Godayol, I explore how gender is 'de-codified' and 're-codified' in
translation, and how ideas about gender travel transnationally through translation. Such de/recodification is particularly marked in the case of Dickinson and Plath, two Anglo-American poets
strongly associated with feminism, but of very different stripes. While Dickinson's self-isolation
allowed her to escape the confines facing women at the time, Plath was explicitly feminist, using
her poetry to express her frustration with men and gender norms. A century divided Dickinson from
Plath, yet Dickinson gained fame only posthumously, meaning that the unlikely duo gained
popularity contemporaneously, in the 1960s, when second-wave feminism was emerging. These
poets arrived even later to Russia, a society with a radically different gender history. My project
asks how Dickinson and Plath speak, mediated by their translators, to the Soviet and Russian
experience and its gender norms.